PV Multi Clamp

"We are seeking InnovateUK voucher support to provide stress analysis, and water ingress testing and validation.

1. Stress testing to industry standards
2. Water ingress and seal testing to industry standards
3. Help with underpinning science/technology
4. Advice on design for assembly and manufacture
5. Resulting design for assembly, Iteration and manufacturing optimization
6. Information generation for Patent and Registered Design applications
"